Mush Joosh: The JOb Opportunity Sharing Helper for mums (JOOSH)

_**Mush's Job Opportunity Sharing Hub for Mums (JOOSH): Transforming the UK's post-COVID economy one mum job-share at a time!**_

Even though 77% of mums want to return to work following their maternity break only about 2% of all job-share vacancies get filled and many mums end up working part-time in lower-paid lower-qualified jobs. Why is it that despite there being supply and demand, not more job-share positions are filled?

The reason has to do with a "triple coincidence". For a job-share position to be filled three things must be given:

1. A job must be available in a location in-reach for potential candidates
2. Two mums that qualify for the job must be found at the same time
3. Those two mums must get along to work together

There is currently no system that can solve this triple coincidence to unlock the potential that job-sharing can have.

While traditional job-share platforms or company websites only advertise job-sharing opportunities and still rely on the "triple coincidence" for a job share to work and don't address the fear of a "bad match".

JOOSH will use Mush's network and IP of knowing how to build positive relationships between mothers and apply it to job-sharing so that within the same app mums can find, vet and apply for jobs with other mush-mums whom they trust. Through the JOOSH employer portal Employers get access to a larger talent pool, that increase diversity and inclusiveness of their teams, get more qualified applicants for any given job-share position and reduce the risk of a job-share breaking apart causing follow-on cost is minimised.